Design, build and testing of a 2cm x 2cm organic perovskite solar cell as a building block for electricity generation from transparent glass windows

The project aims to study, assess and quantify the technical and commercial feasibility of a newly developed Solution-Processed Sintered Nanocrystal (SPSN) organic perovskite solar cell technology demonstrated on laboratory 0.3 cm2 cells with record efficiency of 16.3%. The SPSN technology reduces material use by x100 and enables the fabrication of organic perovskite solar cells on flexible substrates such as polymers. These can potentially reduce the cost of solar cells to 30% of today's commercially available organic solar devices, enabling far greater applications to benefit from the solar energy, such as electricity generation from transparent glass windows